Exploring Molecular Mechanisms of Comorbidity: A Network-Based Analysis of ADHD and Autism

Autism Spectrum Disorder (ASD) and Attention-Deficit/Hyperactivity Disorder (ADHD) are two prevalent neurodevelopmental disorders (NDDs) that are frequently comorbid, posing significant challenges for diagnosis and treatment. Despite their distinct clinical profiles, they share several overlapping symptoms, suggesting common underlying genetic mechanisms. However, comprehensive research exploring this genetic overlap is still lacking. This PhD project aims to address this gap by investigating the shared molecular basis of ASD and ADHD, with a particular focus on synaptic mechanisms.

Building on preliminary research conducted during a Master of Science by Research (MScRes) pilot project, this study will meticulously curate disorder-specific gene lists for ASD and ADHD through an extensive literature review. Each gene included in these lists will be supported by at least two independent studies, with careful consideration given to sample demographics, data sources, and methodological rigor. The central hypothesis of this research is that the majority of the genetic overlap between ASD and ADHD is localized within the synapse, where brain cells communicate with each other. This hypothesis is grounded in extensive literature that highlights synaptic dysfunction as a key feature of both disorders.
To test this hypothesis, the project will use a network-based approach to analyse the curated gene lists within a larger genetic network of all human genes. This will allow for a more precise mapping of network interactions and the identification of complex molecular interactions and the identification of complex molecular mechanisms within and across various neural levels. The goal is to identify and validate shared molecular mechanisms between ASD and ADHD across subcellular compartments (presynaptic, postsynaptic, synaptic vesicle), brain regions, and cell types. The focus is on uncovering key genes and hubs that contribute to the comorbidity of ADHD and ASD. The project will also explore the potential for replication using other datasets or animal models and will apply various bioinformatics methodologies, such as clustering and enrichment analysis, to enhance the
robustness of the findings.